Cephalometrics

Cephalometrics. Anatomic eyewear design: creating unique, made-to-measure spectacles.

For two hundred years, spectacle frame making was a hallmark of British craft, closely tied to the

watching making trades around Hatton Garden, London.

Frame design was a revered skill, and each pair of spectacles was made specifically for an individual,

to both fit impeccably and provide excellent visual acuity. The British Standards became the highest in

the world.

Today, however, spectacles have become a commodotised, ‘one-size-fits-all’ solution to what is a very

individual problem.

Now, through the application of modern technology, we are reviving this forgotten craft.

Our technology, Cephalometrics, uses 3D scanning to create an individual point cloud of a human

face. Parametric design allows us to create a spectacle frame which fits the wearer to sub-millimeter

accuracy. The design, a 360 degree interactive model, can be viewed, amended and updated in real

time. The frame can be 3D printed or sent directly to a CNC machine, created, glazed and worn. Cephalometrics is not merely about aesthetics. Creating a truly individual made-to-measure product is a means to an end, rather than an end it itself. The technology allows us to provide an interactive and cost-effective solution to issues such as: - Specific optical requirements, such as extreme myopia - Medical conditions, such as microtia and endocrine disorders, or facial disfigurements, where ‘off-the-peg’ frames are simply unsuitable - Ensuring an impeccable fit for those with different facial structures, such as Asian fit bridges - Vocational considerations, where a particular style, fit or size of frame is required for specialist work, for example for surgeons, engineers, pilots, etc,